Harrison Carloss Customer Engagement Platform

We are building a Customer Engagement Platform to serve small and medium sized marketing agencies in order to help them meet the changing needs of clients within the ever-evolving technological landscape.

Our platform will provide an easy to use, technologically driven solution to the common issues faced by clients:

* I don't understand the information I am given
* I want more transparency around results and reporting
* I just want one centralised view
* I want our team to be able to communicate quickly and effectively
* I don't want to use multiple systems

The software will allow agencies to modernise their external offering to their clients, or amalgamate other solutions from multiple different 'off-the-shelf' providers.

Our aim is to ensure that whilst the software will drive efficiency within the agencies themselves, we are providing the ultimate end clients with a visually engaging, solutions focused user experience that means that agencies can spend more time being creative and focusing on the things that really matter.